It's about time! Ecology and evoluation of circadian and seasonal rhythms in host-parasite interactions

In adverse circumstances - such as infections and resource limitation - daily rhythms are often disrupted. The project will investigate to what degree this is an adaptive (fitness maximising) strategy